Concirrus Cloud Limited - Automotive Event Data Recorder (Auto-EDR) and Data Processing Solution for Whiplash Claims Management

The House of Commons Transport Committee reported that in excess of 500,000 personal
whiplash claims are made in the UK each year. The cost of these claims is around £2bn per
year, adding £90 to every driver’s annual insurance premium. It has also been estimated that
up to 60% of claims may be fraudulent and the UK Government has described the UK as the
"Whiplash Capital of the World".
In 2012, the Prime Minister held a summit with the insurance industry to discuss the rising
cost of motor insurance and in October 2013, Chris Grayling (Lord Chancellor and Secretary
of State for Justice) reported on progress with reforms in legal procedures and costs for
whiplash claims. However, claim assessment continues to rely on the claimant’s personal
statement and is complicated by uncertainty arising from difficult medical assessment of soft
tissue injuries.
This project follows on from a TSB Smart Proof of Concept project ‘Ultimate Crash
Detector’, which was successfully completed in 2014. It involved the development and
conceptual proving of a highly sensitive, calibrated Event Data Recorder (EDR), capable of
accurately assessing motions and levels of impact experienced by vehicles during impact.
Initially, the device will be targeted at public service vehicles to enable objective assessment
and management of third party claims. The first laboratory prototype exceeded performance
expectations, now requires hardware and data processing optimisation, validation and testing
in a commercial environment.
The heightened sensitivity of the EDR, requires sophisticated data filtering and analysis which
we must develop to negate ‘false positives’ such as potholes etc. To deliver accurate
information services in relation to claims management and accident reconstruction, the system
must be completely ‘connected’ with EDRs operating in sync. This will allow an accurate
geospatial map of the road network to be built up to differentiate ‘accidents’ and ‘incidents’.